Feminist Foreign Policies at the Face of an Emergency

Heatwaves, rising sea levels and extreme weather. The climate crisis impacts infrastructure, health and security (IPCC, 2023:1; Dankelman & Naidu, 2020:448). It amplifies inequalities, poverty and economic shocks - all drivers of armed conflicts (Cohn & Duncanson, 2020:751). The climate emergency and responses to it also disproportionately affect marginalised communities, including women, particularly in the Global South (Cohn & Duncanson, 2023:32; Fox, 2022:5).

Climate change and gender inequality are thus entwined - and a promising approach to both challenges is feminist foreign policies, FFPs. This normative framework shifts focus from conventional notions of national security towards human security, seeing gender equality as a facilitator of prosperous, peaceful societies (Thompson & Clement, 2019:7; IWDA, 2023; Bjarnegård et al, 2015:101). The very label signals willingness to challenge power hierarchies and transform gendered institutions (Aggestam & Bergman-Rosamond, 2016:323). When Sweden launched the first FFP in 2014, the approach was described as radical and unprecedented, despite long-standing commitments to women's rights and gender equality (Aggestam & Bergman Rosamond, 2019:37). While its expansion - including 16 states to date - follows a long trajectory for gender equality, the climate crisis hinders all its goals (UN Women 2022; Thomson, 2022:6; Cohn, 2023:13).

As the climate emergency threatens environment, planet, and humankind, it ought to be a major concern of FFPs. Calling for urgent transformative action, climate policies still operate within a capitalist system sustaining environmental destruction and global warming (Cohn & Duncanson, 2023:29; Bergman Rosamond & Davitti, 2022:150). There is a risk of gender equality backsliding if climate policies essentialise women and reinforce stereotypes of vulnerability and victimhood, while overlooking expertise and agency (Fawad, Collins, & Craik, 2023:818; Dankelman & Naidu, 2020:451). How governments recognised for ambitious gender equality policies understand the climate crisis and respond to it require critical examination (Eggebo, Lundberg & Teigen, 2023:165).

With an objective to investigate opportunities and challenges in the pursuit of gender and climate justice, this project will analyse policy documents and interviews with foreign policy experts using Bacchi's (1999; 2009; 2012) "What's the problem represented to be?" (WPR) approach. It seeks to answers the following research questions:

How do states with feminist foreign policy frameworks understand the challenges of climate change and gender inequality?
To what extent are states with feminist foreign policy frameworks developing gender-responsive policy solutions to the climate crisis?
What lessons can we learn from this research to inform the shaping of feminist foreign policies in the future?

Designed as a case study including states that have developed official FFP documents, this project seeks in-depth analyses and context-dependent knowledge of these frameworks and their responses to climate change (Yin, 2018:4; Flyvbjerg, 2006:223).

The methodological approach is qualitative, with data collection from textual material such as foreign and domestic policy documents concerning gender equality and climate change. Data will also be collected from semi-structured elite interviews. Three government officials per case provide insight into how governments understand and tackle gender inequality and climate change. Moreover, five civil society representatives with expertise in FFP will be interviewed.

The analytical framework draws upon Bacchi's (1999; 2009; 2012) WPR-approach, which sees policies as discourses that construct and respond to problems. If policies are to find adequate solutions to the pressing climate crisis, it matters greatly how climate change and feminism are understood in current frameworks and by the people that work with them.